AI feasibility study for buildings' sustainability performance modelling - InForecast

InForecast is a Tech for Good startup in Construction. Our mission is to enable cities where people and nature thrive in harmony. Sustainability Assurance, our core product, is a sustainability metrics web portal designed to objectively capture, assure, benchmark and report on the sustainability of the built assets. The system allows adding any metrics including regulations, standards and internal company policies across the whole lifecycle. That enables unparalleled productivity gains from the all-in-one process and insights into holistic sustainability performance.

InForecast has identified a massive opportunity to support real estate developers and the wider construction industry by developing a new capability for our product to model the sustainability impact of the built assets. That will enable those organisations to objectively identify optimal sustainability investment routes by measuring the interdependencies between the Social, Economic, Environmental and Commercial metrics.

This grant would enable us to not only help the Real Estate sector but support the UK commitments to the Paris Agreement towards the Net Zero goals of the UK, Build Back Greener, 10-Point Plan priorities for a Green Industrial Revolution (greener buildings as key area), Climate Change Act and Construction 2025 Strategy (50% reduction target for GHG emissions by 2025 from 1990 baseline) by providing:

* Smoother public endorsement of the developments through better clarity and transparency of the benefits, therefore supporting the government objective of building 300k new homes annually, providing more jobs & increasing tax revenues from development, supply chain and tenants.
* Empowering local authorities to build business cases considering the wider socio-economic and environmental impact to unlock a clearer pathway to Levelling Up.
* Enabling public and private developers to better assess the lifecycle costs and benefits, therefore, carving the pathway for Circular Economy.
* Simplifying the development planning process through better structured, more consistent and comparable data.
* Maximising the sustainability impact per pound invested for private and public developers leading to greater realised sustainability benefits
* Reducing the pressure on the government in dealing with the negative impacts of poorly planned development projects, such as social inequality, and inadequate infrastructure.

At InForecast we are excited to explore this massive opportunity together with our industry partners to help foster a healthier planet, people and economy whilst enhancing the viability of new sustainable development.